PARTICLE-VIBRATION (T-PAOLA), A UK MICROGRAVITY PROJECT, DATA RETURN AND ANALYSIS

The present project relates to the study of new methods to obtain materials in space with properties that cannot be obtained in normal gravity. Studies of such a kind are informing the development of the next generation of advanced materials with superior physicochemical properties to support human space explorations as well to revolutionise established manufacturing processes that were originally defined on Earth. In such a context, an experiment has been recently conducted on board the International Space Station for the definition and testing of a new contactless manipulation strategy for materials in the liquid state. These space experiments have demonstrated the validity of a theory formulated 10 years ago about the ability of vibrations and heating applied in the absence of gravity to a liquid containing solid particles to force the particles to occupy specific positions or form very regular aggregations. The scientific and technological impact of this discovery can be considered considerable because many materials in the liquid state (before being solid) consist of fine particles dispersed in an external (fluid) matrix, and the final properties of these materials in the solid state strongly depend on the spatial distribution of such particles. Possible applications (just to cite a few) are special metal alloys characterized by an internal skeleton or backbone able to address stresses or forces acting in specific directions or non-metallic materials able to conduct electricity (e.g. a framework of metal particles in a non-conducting materials such as plastic or glass). Vice versa, the method can also be used to obtain a perfectly uniform distribution of particles inside the external matrix. Other relevant applications can also be envisaged in the pharmaceutical field, where the substances of interest (proteins or other drugs) typically nucleate from the liquid phase in the form of small seeds, which behave as solid particles interacting with the external (fluid) environment.

The experiments have been executed using the NASA Microgravity Science Glovebox, a multipurpose facility for the investigation of fluids and materials in microgravity, in combination with the so-called Selectable-Optical-Diagnostic Instrument, an ESA modular payload for which additional components (specifically required for these experiments) have been manufactured directly in UK. Astronauts on the ISS and the ground science team (through remote commanding) have used this equipment in a long series of tests, requiring three months of activity. This ambitious project, also simply known as "PARTICLE VIBRATION", has been funded by the UK Space Agency/STFC and has been implemented with the support of both the European Space Agency (ESA) and NASA. Started in 2018, and after flying on the International Space Station (ISS) in 2023, it has now entered its final stage, that is, the in-depth analysis of the huge amount of data produced in space (almost half a million interferometric images showing particle and fluid density distributions). This analysis will lead to original PI's theory refinement and expansion with additional aspects, which could not be included in its initial formulation due to the lack of available experimental results. Moreover, relevant dissemination activities will be undertaken, thereby making this contactless manipulation approach available to UK scientists and other potential industrial stakeholders. The bases for its application to practical problems such as the production in space of immiscible metal alloys and crystals of macromolecular (protein) crystals will be laid through collaborations with relevant EPSRC research centres.